"Algebraic Structures in Local Mirror Symmetry"

My proposed research is interdisciplinary between two area of pure mathematics known as geometry and algebra and is inspired by mathematical physics. My research actually concerns two types of geometry, which are on the surface, quite different. Symplectic geometry is the study of Hamiltonian systems. Algebraic geometry is the study of polynomial equations. Mirror symmetry is a duality between symplectic geometry and algebraic geometry, which was discovered by string theorists. This duality, while very natural from a string theory point of view, is a rich mathematical puzzle--- on the face of it, there is simply no mathematical explanation for this duality.

Nevertheless, mathematicians have made some progress in understanding the physicists' predictions. Classical mirror symmetry is principally concerned with "compact manifolds," small geometries which are meant to represent hidden microscopic dimensions in our physical universe. A tremendous mathematical insight of the last few years is that in order to understand mirror symmetry for compact manifolds, it is essential to understand it for "non-compact" or unbounded geometries as well. In physics, this is called "local mirror symmetry." Moreover, these open manifolds have rich geometry and are interesting in their own right.

My proposed research aims to use local mirror symmetry as a tool for understanding algebraic and symplectic geometry. The work is divided into three questions, which roughly speaking aim to:

1) Develop algebro-geometric models for symplectic invariants of local spaces.
2) Find hidden algebraic equivalences in the symplectic geometry of a wide class of non-compact spaces
known as "conic bundles."
3) Develop a new field of algebraic singularity theory for "hybrid models", which is inspired by "Gromov-Witten theory" in symplectic geometry.

Our work will also have consequences for the mathematical understanding of mirror symmetry. For example, in answering the third question, subtle questions concerning the relationship between mirror symmetry for open manifolds and mirror symmetry for closed manifolds must be answered.

Potential impact
The research projects discussed here concern objects which are very abstract, high dimensional and generally disconnected from reality as we presently understand it. This level of abstraction renders it hard to predict what the application of such ideas or possible benefit to society will be. It seems likely that the eventual impact on society of this research will be via clarifying mathematical structures which arise in string theory.

The present research project should have several implications for string theorists. For example, our project aims to provide new, concrete, instances of local mirror symmetry, which is an active subject in the UK, for string theorists to work on. Our programme also involves a detailed study of ``hybrid phases," which are poorly understood in both physics and mathematics. As detailed in the attachment entitled "Pathways to Impact," I will take several steps to ensure that string theorists can make use of my work. This will include giving lecture series aimed towards string theorists and organizing a joint Geometry-String theory seminar at Imperial. This should be of particular interest to string theorists, such as A. Hanany at Imperial College, who work on local Calabi-Yau geometries.